Green Horizon on Organic Semiconductor Technologies

The Green Deal has made it necessary to develop low power electronics, using sustainable materials and green processing. The successful implementation of AMOLED (Active Matrix Organic Light Emitting Diodes) displays in mobile phones, organic-based electronics illustrates that the Green Deal is possible. However, current organic electronics technologies have yet to be efficiency and not all are produced via low embedded energy processing methods. By using bio inspired organic materials deposited by green process technologies achieving these goals could be realised. During project GHOST, we will focus on inter molecular interactions to help address these issues. Irrespective of application; AMOLED, Organic PhotoVoltaics (OPV), Organic Field-Effect Transistors (OFET) or Organic Thermoelectric Generators (OTG), the active materials are used in a solid matrix that stabilises them but also changes their properties relative to those in solution. There are many examples where guest-host interactions, e.g. donor-acceptor materials in OPV devices, completely change the properties of the system. Using light-emitting guests blended in a host or donor-acceptor exciplex systems leads to increasing OLED emission efficiency. But how to control these interactions is not well understood and is still largely empirical. Interactions can change both the molecule conformation and electro-optic properties of the materials, but theoretical approaches to understanding these mechanisms are still in their infancy. Moreover, the varied effects of such intermolecular interactions in working devices is very poorly understood. Currently our limited understanding of these phenomena limit our ability to develop bio inspired materials and active components. All life on earth is organic and can perform complex of functions. Taking
inspiration from living organisms, we aim to develop a new low energy organic electronics technologies.